Extreme Physics driven by High Intensity Laser Plasma

The student will contribute to the experimental and data analysis aspects of the TeX-MeX project which aims to study extreme conditions using laser wakefield accelerators. Experiments will use laser wakefield accelerators to generate high energy electron beams that can be used to probe extreme conditions.
The student's work will mostly contribute to the following work packages:
WP1: Hot Dense matter This concerns the study of matter at or above solid density heated to temperatures in excess of 100 eV. Experiments will take the form of time resolved X-ray absorption spectroscopy using the X-rays produced by a laser wakefield acceleration to probe a heated sample (via fast electron heating).
WP2: Warm Dense Matter
This concerns the study of matter at or above solid density heated to temperatures at temperatures around 1 10 eV. High resolution X-ray absorption spectroscopy will be employed to study the behaviour of this exotic state of matter.
WP3: Extreme Photon densities. This concerns the study of extreme photon densities: for example, in high density X-ray fields, or extremely high-density laser fields electron positron pairs can be produced.
Experiments will take place at the CLF in the UK and other international laser facilities, to be determined, but likely to include Hercules at the University of Michigan, the MEC at LCLS and the BELLA facility at LBNL.